SubChrome: Chrome Hexavalent substitution for Aerospace Industry

Hexavalent chromium compounds are genotoxic carcinogens. The ease and low cost of application combined with the quality of chrome wear coatings has led to chrome’s long-standing dominance in wear coating applications. Over the past decade, growing awareness of chrome’s major liabilities has led to a gradual migration to alternative coating technologies. This project aims to extend the applicability of chrome alternatives in an effort to eliminate its use in aerospace industry where viable alternatives have not been found yet. We propose a novel thermal spray method which allows for substitution of chrome in confined spaces previously inacessible by the conventional methods. If successful, the technology is expected to give UK a lead in the race of alternatives to the list of prohibited coating materials on Europe’s REACH list.